TEROPON - Transceivers for Elastic Reconfigurable OOFDM-based Passive Optical Networks

The project explores the technique and market feasibility of producing cost-effective, software-reconfigurable, high-speed, novel optical transceivers based on Optical Orthogonal Frequency Division Multiplexing (OOFDM) techniques proposed and pioneered by Bangor University. The developed intelligent transceivers are key items for Software Defined Networking (SDN), one of today's hottest world-wide R&D topics, required in future elastic optical access networks to provide end-user-controlled flexible ultrawide bandwidth and dynamic traffic routing according to fluctuating traffic demands / network conditions. Bangor’s world-leading research in core Digital Signal Processing (DSP) algorithms, optical modulation/transmission techniques and proof-of-concept experimental demonstrations, together with TerOpta’s expertise in optical networks, embedded intelligent control systems and product development will allow us to specify a suitable architecture and produce a working transceiver demonstrator, which will then be rigorously evaluated in Bangor’s real-time access network test-beds.